Unterstanding the interaction of DNA nanopores with lipid bilayers

Chemistry is key to re-create synthetic versions of bio-macromolecular structures that are engineered for biomedical applications. The aim of this project is to generate synthetic versions of membrane pores and channels with DNA to achieve unprecedented molecular control for biosensing, targeted cell killing, and synthetic biology (Science 352, 890-891 (2016)). Synthetic DNA nanopores that mimic biological behaviour and insert into membranes have attracted considerable scientific interest. Recently, DNA pores have been described that selectively kill bacteria. This project will determine the molecular determinants of the interaction to obtain a more fundamental understanding. The insight will be exploited to develop new antibacterial approaches.